UserReplay Analytics machine learning project

Websites are never perfect. They are complex systems and are prone to technical errors. They
are used by human beings, who do not always behave in expected ways. When humans meet
software, there will always be a certain amount of trouble. Up to 25% of users struggle when
they attempt to make purchases online, and as a result many become frustrated with a website
and leave without purchasing. Such struggles are believed to cost the UK economy over £1bn
due to abandoned online transactions (source: Experian).
Companies are increasingly trying to understand the struggles faced by the customer. Digital
Customer Experience Management (Digital CEM) solutions have been developed to address
this huge business problem. Digital CEM is based on recording user journeys, storing them
for analysis, and enabling journeys of interest to be visually replayed alongside technical
diagnostics. The resulting insight allows the online retailer to achieve higher sales by a
decrease in the number of abandoned transactions.
UserReplay Limited was founded in 2009, and specialises in "session replay technology"
designed to allow web developers to record, re-run and analyse a visitor's journey through a
website. This service is intended to measure and optimise the digital experience. We are able
to find and fix site bugs, resolve disputes, recover abandoned baskets and prevent fraud
online.
This project seeks to develop a prototype solution which takes the analytical functionality of
our existing Digital CEM to a completely new level through the use of data mining and
machine learning to automate the process of discovery and diagnosis of customer experience
issues, a process which even with the best tools has previously required a highly trained
analyst. In doing so, substantial R&D will be necessary to resolve technical uncertainties.
The resultant system will provide a step change in capability which will mark it out from
existing alternatives.